Newcastle University and Durham Filteration Limited

To improve the designing, installing and operation of filtration equipment in order to provide smarter, safer and more sustainable ways to improve efficiency and reduce waste.To focus on the biomass and energy-from waste sectors and will involve stakeholders across the supply chain.